SDR GNSS Receiver for Space Application

A new technique employing a Software Defined Radio GNSS Receiver is to be investigated with assistance from the expertise of the GRACE facility. The new technique allows post-priori in-orbit position knowledge with significantly reduced power consumption and virtually zero time to first fix.